Geo Metadata Location and Generation Tool - (METALOC)

Metaloc is a system which allows owners of large asset databases (especially footage and still imagery) to offer a new dimension of discoverability based on locational data and geotagging. Metaloc uses unique tagging technology to enhance existing metadata and a sophisticated mapping interface to ensure both efficient and accurate curation as well as sophisticated and language-neutral search facilities in a user-friendly, configurable environment.